Proving Advanced Concept Engine (PACE)

PACE is an UltraFan® enabling rig project provides necessary advanced X-Ray capability and tooling to validate the next generation of geared architecture engines. A key number of Rolls-Royce subcontractors including the Hyde Group (Pylon) will deliver a number of key capabilities including X-Ray and image analysis and tooling for engine assembly in excess of £17m supporting this important validation project.